Market assessment for an innovative handheld device with applications in development of medication for neuromotor impairments

Manus Neurodynamica Ltd has developed an innovative sensor technology, integrated with a
digital pen, from which a number of products could be developed. The first product group
(Clinical applications) are in the diagnosis and treatment of neuromotor disorders, such as
Parkinson’s disease (PD) and stroke by clinicians within various levels of healthcare. The
second product group (Research applications) are early market segments for use of the
technology outside of the clinic. This includes use in (a) drug development and (b) academic research into neurophysiology. Market entry for this product Group 2 may be possible, potentially before market entry of Group 1 products.
Whilst from a technical perspective the technology that has been developed
with four world class academic groups appears to function well and is producing promising clinical results, there are barriers to market entry and uncertainties regarding the required business strategies. The nature of the market will be explored to help finalise the business strategy.